Adaptive Natural Language Generation for Technical Documents

Technical documents, such as academic research papers, often contain content that is incomprehensible to a non-specialist audience. This can make it difficult for those without specific knowledge of the subject area to digest and understand ideas that such a piece of work conveys, even at a high-level.
Natural Language Generation (NLG) tasks such as text simplification, text summarisation and style transfer all revolve around the adaptation of their input data (e.g. a body of text) to fit a particular purpose, whilst preserving the essence of its core content. Methods used for such tasks could feasibly be used to summarise and explain the key ideas from technical documents in a format that is more digestible to a non-specialist audience. However, the style in which such ideas should be presented, and the degree to which technical content should be simplified, is highly dependent on the audience itself. People naturally adapt the manner we communicate to better suit our audience, but this is something that, historically, has seldom been taken into account in many NLG tasks. However, some more recent works have experimented with the incorporation of extra-textual information relating to the audience, such as gender [6] or grade-level information [1], with promising results.
This project will involve the research and application of automatic data-to-text NLG techniques that are able to adapt to a given audience. This could, for example, involve leveraging such audience information to provide a personalised output. These are to be used for the transformation of existing technical documents in an effort to make their content more suitable to a different audience or domain. As input data typically used for the aforementioned tasks is often significantly shorter than such technical documents, techniques for handling large documents will also be investigated.
Research Questions:
- How can we expand on existing research [1, 6] into leveraging audience meta-information when performing the aforementioned data-to-text NLG tasks? How can such information be taken into account to better evaluate the performance of models?
- How can we adapt current methods of evaluation for the given NLG tasks to allow them to perform at document-level? Do new methods of evaluation need to be developed?
- How can we expand upon alternative approaches to NLG tasks (e.g. deep reinforcement learning [3], unsupervised learning [4]) to allow them to perform on entire/multiple documents? Can existing/novel techniques for handling large/multiple documents (e.g. hierarchical attention mechanisms [2, 5]) be applied to allow for good performance at document-level?
References
[1] Scarton, C., Madhyastha, P., & Specia, L. (2020). Deciding When, How and for Whom to Simplify. Proceedings of the 2020 Conference of the the 24th European Conference on Artificial Intelligence.
1
[2] Yang, Z., Yang, D., Dyer, C., He, X., Smola, A., & Hovy, E. (2016). Hierarchical Attention Networks for Document Classification. Proceedings of the 2016 Conference of the North {A}merican Chapter of the Association for Computational Linguistics: Human Language Technologies, 1480-1489.
[3] Zhang, X., & Lapata, M. (2017). Sentence Simplification with Deep Reinforcement Learning. Proceedings of the 2017 Conference on Empirical Methods in Natural Language Processing, 584-594.
[4] Surya, S., Mishra, A., Laha, A., Jain, P., & Sankaranarayanan, K. (2019). Unsupervised Neural Text Simplification. Proceedings of the 57th Annual Meeting of the Association for Computational Linguistics, 2058-2068.
[5] Miculicich, L., Ram, D., Pappas, N., & Henderson, J. (n.d.). Document-Level Neural Machine Translation with Hierarchical Attention Networks. Association for Computational Linguistics.
[6] Chen, G., Zheng, Y., & Du, Y. (2020). Listener's Social Identity Matters in Personalised Response Generation.